Control Strategies for Expressive Text-To-Speech

When we speak, we convey information beyond the choice of vocabulary-we enhance the message through prosodic augmentation. In addition to its pragmatic functions, such as clarifying intent and guiding the listener's interpretation, prosody is also deployed in expressive speech to communicate emotions, attitudes, and speaking styles. The decision to speak expressively, and how to do so, is shaped by the context in which we speak. Often, multiple renditions may be suitable for a given situation, but choosing the wrong one can be perceived as inappropriate or lead to a misinterpretation of the speaker's intent. Text-To-Speech (TTS) models aim to replicate speech production by mapping written language to speech. Although natural speech can be expressed in various ways, typical TTS models learn a single, likely mapping based solely on the text they are prompted to speak. Through this process, TTS models suppress vocal patterns that deviate from the default speaking manner learned from the training data. Therefore, TTS systems often fail to produce appropriate expressiveness, resulting in overly monotonous speech to the point of impacting overall naturalness.

Instead of relying on text alone to determine a suitable prosodic rendition, controllable TTS models enable users to influence this choice by augmenting various aspects of the speech generation process. In my thesis, I investigate a broad range of strategies for controlling expressive TTS systems: (1) style tokens, where speech generation is conditioned on learned representations of speaking style; (2) prosody transfer, in which the target prosody is provided via a speech reference sample; (3) acoustic feature control, which involves annotators directly manipulating individual features predicted and used by the model; and (4) natural language description, where the rendition is described in a text-based instruction. The control strategies I investigate differ regarding the conditioning signal they require and, consequently, how the user interacts with it. The choice of a control method involves trade-offs as the different approaches vary across key aspects of controllability: interpretability of modelled representations, responsiveness to the conditioning signal, granularity of control, and the stability and accessibility of the chosen method.

Control methods that rely on learning latent representations of prosody, such as style tokens and prosody transfer, fail to separate prosody from other factors-such as the identity of the original speaker and linguistic content-from the reference utterance used to create the representation. Resolving this entanglement is challenging due to the opaque nature of the representations-which may ultimately be infeasible, as my findings suggest that perceptions of speaking style and speaker identity are closely connected. As a result, these methods are often tied to specific input conditions, while sampling new representations from the latent prosody space is unreliable, leading to reduced naturalness. In contrast, directly manipulating acoustic features provides a more interpretable form of control and can improve the perceived quality of prosody transfer. However, this approach is resource-intensive and technically complex. Experiments also indicate that there is a limit to how complex the task can be if annotators are to improve the predicted rendition. Describing the rendition using natural language offers more accessible control over a limited set of features. Yet, such models typically exhibit uncontrollable variance for the same input text and instruction prompt. I show how this variability can be reduced by leveraging the output distribution of the model through fine-tuning.

Drawing on the differences and limitations of these four control methods, I provide recommendations for the appropriate use of each strategy and suggest ways to address the challenges associated with their implementation.